SUPREME-Q

Hello,

The original scope of the project was to deliver a PT-style boson sampling system that iterates over two generations of
components. The partners will bring together their expertise to build a photonic quantum simulator that shows
progress towards quantum advantage (target 16-photon samples). ?As outlined the first generation baseline system build was built and tested in June 2025 at ORCA computing in London. The second generation build and test is due towards end of this project in March 2026. This deliverables is amended for few reports due to the delay in receiving the partner modules. The key details of the amended deliverables that satisfy the scope of project are outlined in the attached PCR letter.

Thank you